The Constitutional Future of Scotland and the United Kingdom

This programme of research will examine the options for Scottish constitutional change, including independence, and their implications for the future of the UK and Scotland. It will provide evidence to help inform voter understanding of the key issues ahead of the independence referendum to be held in September 2014, and of the significance and consequences of the referendum result. In the longer term, it will develop a research centre involving academics from political science, economics and law to strengthen the capacity for the generation of new knowledge on the social, economic and political challenges associated with constitutional change.

The proposal builds upon existing research, including some investments already supported by the ESRC Future of the UK and Scotland. It includes two projects within each of the four themes of the programme - relations beyond Scotland, the economy, governance, and future Scotland. Research on citizen and elite behaviour cuts across each of these themes. The projects all address consequences of rescaling, that is, the migration of economic, social and political systems to new levels, which are connected in complex ways. Whatever the outcome of the referendum, Scotland's constitutional future will develop within a series of overarching 'unions' within the British Isles, the European Union and beyond. These will place some constraints on what a Scottish - and UK - government could do under all constitutional scenarios.

The research employs legal analysis, political and policy analysis, economic modeling and behavioural analysis to explore the implications of different constitutional options. Each project includes collaboration between scholars from different disciplines. There are surveys of citizena and business leaders survey to ascertain responses to situations of partial knowledge, risk and uncertainty, and their ranking of preferences. The use of comparison also runs through the projects. Analysis of the future of Scotland in the UK provides case study of the broader transformations of the state in modern times. The inter-related nature of the projects is a key feature of the proposal, with preliminary findings from projects feeding into the development of the research in others, and so on. Findings from the will be used to inform understanding among the public, policy-makers and the media, through a range of user-focused activities, as well as to generate new knowledge to advance understanding of the dynamics of constitutional change.

Potential impact
The proposed research centre will provide informed, impartial analysis on the future of the UK and Scotland both before and after the referendum on Scottish independence. It has identified three main sets of beneficiaries: (i) Civil society, including the voluntary sector, the business community, trade unions and public sector professionals; (ii) civil servants, political campaigners, parliamentarians, and their staff, including: civil servants in the Scottish Government, Whitehall, the Welsh Assembly Government, the Northern Ireland Assembly, and the European Commission; parliamentarians and parliamentary staff; and senior officials within local authorities; and (iii) the wider public in Scotland and beyond, who are eager to be informed on the consequences of the referendum outcome and of what may follow it.

We will engage in a wide range of activities to ensure our research reaches these audiences. Proposed activities include five seminars intended to bring together senior representatives of civil society organisations, government and parliaments. Each seminar will be by invitation only, and will involve 20-30 participants and be conducted under Chatham House rules to encourage frank, open and honest exchange. The five seminars will be on the following project themes: external relationships; economic futures; fiscal pacts; constitutionalism and democracy; and inequality in Scotland. In addition to these seminars, we will offer tailored private briefing sessions to representatives of the Scottish Government, Whitehall and other governments from the UK and beyond, on key issues relevant to the future of the UK and Scotland. We will guard fiercely our impartiality in all of these activities, which will be focused on enhancing the impact of evidence-based academic research.

We will reach broader audiences through several means. First, we will produce a comprehensive set of easy-to-read reports (3 per project - 27 in total), which we will disseminate widely among user groups and via the traditional media, social media and our website. Second, we will convene a large public conference in the aftermath of the referendum, to analyse the result and its implications for the future of both Scotland and the UK. We will also feed research from out projects into other public-facing events already planned under existing projects, including those supported by the ESRC Future of the UK and Scotland programme. Third, the project team will exploit opportunities to disseminate findings via the media, drawing on our extensive collective experience, contacts and reputations nationally and internationally. As well as responding to frequent requests for interview, we will actively seek opportunities to participate in relevant scheduled programmes by providing tailored 1 page briefing papers for circulation around broadcasters, and writing 'op ed' articles for broadsheet newspapers. Fourth, we will develop a research centre website, embedded within the 'Scottish Independence' section of the website of the University of Edinburgh's Academy of Government. This already includes a Referendum Blog which offers informed analysis of issues related to the referendum, as well as a portal to advertise relevant academic-led events. We will use the blog to disseminate project findings to a wider academic and non-academic community online. The blog is already set up so that posts are disseminated through Twitter and Facebook. These will be augmented by individual Twitter feed from selected members of the research team, contributing academic research to what is already a lively online constitutional debate in Scotland.

A six person advisory board will be established as soon as the projects are underway, to guide us towards ensuring that opportunities to inform and influence all beneficiaries are fully exploited.